Autonomous Unmanned Aerial Vehicle data analysis: is it the key to the many:1 ratio, or are we missing a step?

Autonomous Unmanned Aerial Vehicle data analysis: is it the key to the many:1 ratio, or are we missing a step?